Erica Borg - UBEL DTP Postdoctoral Fellowship

This Fellowship aims to consolidate my doctoral thesis, Capital & The Abyss: Industrialisation of the Deep Sea 1840-2050, into a monograph and two articles for peer-reviewed journals. The Fellowship also proposes two workshops entitled “Pasts & Futures of the Anthropocene Ocean” to be held at UCL as the Host Institution for the Fellowship, which would bring together stakeholders within and outside academia. The Fellowship also proposes to engage a range of audiences through networking activities and participation at three international academic conferences. It will also consolidate and formalise the Research Unit on Infrastructural Networks (RUIN) as a collaborative endeavour with researchers in the UK and EU.